The biology of Mesozoic birds

Exploring the reproductive biology of modern and fossil birds, using novel and primarily non-destructive techniques. The Mesozoic bird Confuciusornis sanctus lived in one of the most complex ecosystems of the Early Cretaceous, alongside many dinosaurs, but its life history today remains poorly understood. Improving our understanding could be key in developing enhanced knowledge surrounding the reptilian/avian transition (Padian et al. 2001).